Marine Energy Efficiency, Transformation and Reporting (MEETR)

Imagine when you got into your car that you did not have an accurate measure of on-board fuel, and when you got going you had little idea of your fuel consumption or of how your driving style, road conditions and the necessity to be at a certain place at a certain time changed this, and you weren't sure if you complied with emissions legislation. Translate this to ships where engines can be one thousand times more powerful. This project aims to get accurate metering, position, speed and other operational information that provides decisions on prompt arrival, minimum use of fuel, taking account of weather and other operational constraints, onto most vessels by being low-cost, robust, easily retro-fittable and easy to understand, so that operators, owners and clients can make informed decisions about the economic and environmental impact of individual ships. In addition these data can be used by ports and national authorities to speed inspection procedures and inform the public about the impact of shipping in their locale.